Spectroscopy of carbon nanotube synthesis processes

The aims of the project are to implement Cavity-Enhanced Raman Spectroscopy (CERS) for gas phase analysis and detection of main precursors in Floating Catalyst Chemical Vapour Deposition (FCCVD) process for continuous Carbon Nanotube (CNT) synthesis. The immediate goals are to implement a feedback lock-in amplifier for the optical signal to enhance the output of the Raman scattered signal.
Pending the outcome of a feasibility phase, the diagnostic will be expanded to implement it with the non-reacting, and then reacting flows. Alternatively, the project will pursue other types of diagnostics relevant to the FCCVD/CNT synthesis, including in-situ particle scattering and laser induced fluorescence.